Glasgow Caledonian University and James Howden & Company Limited

To undertake dynamic modelling of oil injected screw compressor systems, leading to improved control system design and performance optimisation across a wide range of operating environments and fluid characteristics.